Leeds Beckett University and WSG mKTP 21_22 R3

Develop an optimal growth strategy, using management science, strategic marketing and data analytics insights, to equip all staff with a full spectrum capability to manage risk and spot profitable market opportunities based on a new servitisation business model approach.